International Network for Spintronics: From Material Development to Novel Energy Efficient Technologies

The broad aim of this project is to demonstrate a new spintronic logic concept with low-energy consumption by developing a new magnetic material, designing a new logic circuit and characterising them for yield improvement based on our long-standing collaborations with Tohoku University in Japan specialised in material development and device production, Technische Universität Kaiserslautern in Germany focused on magneto-optical phenomena and magnonic logics, and Spintec in France dedicated for spintronic device production and evaluation. Based on the complementarity of these consortium members, we aim to achieve (1) over 200 man-days annual visits to Japan, (2) over 100 man-days annual visits to Germany and France, (3) six pump priming funds to foster new collaborative projects, (4) organisation of biannual research symposia in York to disseminate our achievements.